Sustainable Building Product Database

Rounded Developments is a not-for-profit organisation that has developed a free at point of use web tool to help people choose sustainable building products for their construction projects.